The University of Liverpool and Earlam and Partners Limited KTP 22_23 R4

To develop a lightweight explainable deep learning model for Commodity Price Prediction system that runs using a standard desktop machine, tells users how predictions were arrived at and provides additional insights for producers and processors of agricultural commodities, especially in developing parts of the world.